Gendering Responses to Extreme Ideologies. A Case Study of British Peace Organisations, 1919-1945.

This interdisciplinary thesis will reveal how British peace organisations negotiated extreme ideologies - Fascism, Nazism and Communism - in the period 1919 to 1945. In taking a gendered approach, it places peace organisations and extreme ideologies in conversation, excavating an exciting and largely unexplored terrain that surfaces the organisations' gendered cultures and actions. It focuses on the central question, 'How did gender affect British peace organisations' responses to extreme ideologies?' through three questions concerning the impact of gender myths, importance of identity, and effects of the Second World War. In doing so, it significantly advances the emerging field of gendering peace and interwar politics. It will hypothesise that gender was central to British peace organisations' responses, whether opposing, admiring, or contextualising the ideologies, while proving a valuable historical foundation for contemporary peace organisations in an era of rising military violence.